Ethos SkillsPlanner

Matching the skills output of educational establishments with the needs of industry, particularly in a rapidly changing economy, is problematic. The inability to integrate the various bespoke datasets has meant the holistic dynamic view necessary to manage a city's skills pipeline (and thus maximise employment) has been impossible. The aim of SkillsPlanner is to increase the economic performance of urban areas and improve the quality of life for citizens through higher levels of employment. This will be achieved through the integration of disparate social and economic data to better understand and shape the current and future skills level of the local workforce. Project collaborators include major construction companies, colleges of Further Education, local authorities and trade bodies for a 24 month London-based research and development project.
The objectives of SkillsPlanner are to increase employment by matching skills to need in both short and medium terms; to support the provision of relevant and more informed training to meet employer need, and reduce the amount of migrant labour, thereby recycling more wages back into the local economy.